Mutual Data Exchange

Organisations such as Call Credit, Experian and Equifax have built multi-million pound
businesses through selling and trading in personal data. These organisations make money out
of individual’s data but, until recently with the rise of websites like Quidco, the individuals
themselves had seen little benefit in return. Even with the rise of organisations like Quidco,
the majority of individuals in the UK see no benefit from others trading in their personal data.
There is an opportunity to shift the value exchange for the benefit of individuals. We’ve seen
this start with websites like Quidco, but we believe there is an opportunity for a bigger, more
socially inclusive idea. This value exchange can be managed by a mutual, to provide benefit
for whole communities rather than for individuals. There is an opportunity and a need to
create a “customer owned data mutual” to manage the value exchange individuals get for
sharing for their data with third party organisations. It is our belief that a mutual business
could use revenues generated from the trading of data to provide a revenue stream for
individuals as well as providing cash and group buying power for community projects. The
mutual would create a data exchange for this fair trading of data. This project would look at
the remit for creating such a data exchange, and whether a mutual really is the right approach,
and understand which partners need to be included, how the data exchange would fit into the
political, economic and social landscape and what technical requirements the exchange would
need to be successful